Sacred communities:connected practices across time and place. A joint review and scoping study.

The project's purpose was to jointly review existing qualitative and quantitative data from two separate projects, providing new insights on grounded and embodied community practices in the context of everyday religion and belonging. Researchers engaged in knowledge exchange and dialogue with new and former research participants, other researchers involved in similar research and wider academic networks beyond the core disciplines represented here, principally anthropology and geography.

Key concluding themes related to the ambivalent nature of 'faith'; connections over place and time and the contested nature of community. The collaboration was useful to allow mutual engagements and important insights about religion, place, space, and faith. Implicit in terms like faith, community and life course are larger interwoven narratives of space, time, place, corporeality and emotion. In conclusion, we found that understanding how places, 'communities' and 'faiths' differ and intersect requires an understanding of social 'relatedness', including the social boundaries through which relationships are formed, experienced, mediated and transmitted. Further research is necessary, potentially cross-culturally, on the sometimes invisible roles of community volunteers and activists, particularly older women and young people.